Nuclear Physics Theory

To establish a Chair in Nuclear physics theory at the University of York with the overall goal of enhancing the provision of nuclear theory within the UK.

Potential impact
It is expected that this appointment will both complement the exisiting nuclear theory group work as well as enhance the provision of nuclear physics theory in the UK.